Structural Enablers for Advanced Metallic Wing

The Structural Enablers for Advanced Metallic Wing project is a collaboration between industry and research organisation. Industrial partners include Airbus, Constellium, Magellan, BAe Systems, Testia and Airbus Group. Research organisations involved include CFMS, The Advanced Manufacturing Research Centre (AMRC), Cranfield University and Manchester University.
The project is investigating technologies for both the short term and long term exploitation in advanced metallic wings. These include bi-metallic welded components, bonded metallic components, near-net shape fabrication of components and assembly technologies